Increasing Construction Sector Productivity Through the Use of Integrated Offsite Steel Modules

"This project aims to improve construction sector productivity through the use of offsite manufactured integrated steel modules and will help meet government objectives to reduce onsite construction time, increase construction productivity, improve safety on construction sites and address onsite skills shortages.

Steel is the original offsite framing material with up to 90% of structural steelwork already manufactured offsite. This project will provide the steel construction supply chain with the knowledge, confidence and incentives to take the transformational step of including integrated offsite steel modules into the design, manufacture and construction of mainstream steel framed buildings.

The project will develop and publish, in a free online guide, design prototypes that can be used by engineers, main contractors, steelwork contractors, M&E contractors and others to design, manufacture and construct mainstream steel framed buildings that include integrated offsite steel modules. This will drive the rapid take up of integrated offsite steel modules and increase the rate of offsite manufacturing and assembly in the mainstream steel building market."